Aston University and Agilysis Limited KTP 21_22 R4

To develop a predictive Air Quality model for transport planning applications, enhancing the integration between actions to promote safe and sustainable travel with improvements in air quality.